Project: From Womb to World: Creating Womb-Like Environments for Preterm Language Development

Context
Each year, over 13 million babies worldwide are born preterm, facing increased risks of developmental challenges, particularly in language skills. In the womb, hearing begins around 25 weeks of gestation. However, the mother's body—including amniotic fluid, maternal tissues, and the abdominal wall—naturally filters sound, softening higher frequencies. As a result, foetuses primarily perceive the rhythm and melody of speech, known as prosody, while finer details like individual speech sounds (phonemes) remain unclear.
This early auditory exposure plays a crucial role in shaping language perception after birth. Research suggests that hearing the rhythm and melody of speech in utero lays the foundation for key language-learning abilities—a process known as prenatal prosodic bootstrapping—, such as recognizing words, breaking speech into meaningful parts, and developing early communication skills.
When babies are born prematurely—before 37 weeks—they miss out on some or most of this critical period of prenatal auditory experience. Our research has shown that preterm infants exhibit specific delays in acquiring prosody compared to full-term infants, which may contribute to later language difficulties.
The Challenge
Beyond missing the natural prenatal sound environment, preterm infants also face additional challenges in the Neonatal Care Unit (NCU). Instead of the familiar rhythmic patterns of speech and maternal body sounds—such as their mother’s heartbeat and breathing—they would hear in the womb, they are exposed to medical sounds—beeping monitors, mechanical noises, and sudden alarms. At the same time, they lack the rich, natural speech input essential for early language development. This disruption in auditory experience may contribute to the language delays observed in preterm infants. Since language is essential for literacy, learning, and social development, these early delays can have lasting effects on academic achievement and well-being well into adulthood.
Understanding and addressing these challenges is crucial for supporting the language development of preterm infants and improving long-term outcomes.
Aims and objectives
This project seeks to address these challenges by creating a personalized, womb-like acoustic environment for preterm infants in NCUs. The goal is to investigate whether exposure to a womb-like acoustic environment including recordings of their parents, can improve language development in preterm infants. The project will compare the language development of preterm infants exposed to this womb-simulated environment with those in standard neonatal care and full-term infants.
The objectives of this project are to:
· Design and implement a womb-like acoustic environment in the NCU using parental voice recordings and simulated sounds from the womb (WP1-&-WP2).
· Evaluate its effects on language development, including prosody, vocabulary acquisition, and cognitive development, comparing preterm infants exposed to the womb-like environment with those receiving standard care and full-term infants across their first year of life (WP3).
· Raise awareness of the challenges preterm infants face regarding auditory and language development through art installations and public engagement initiatives (WP4).

Potential Applications and Benefits:
This project could significantly improve developmental outcomes for preterm infants by providing an enriched auditory environment that mimics prenatal speech exposure, fostering early language acquisition and reducing delays. This approach could inform neonatal care practices, with womb-like sound environments becoming a standard feature in NCUs to support language and cognitive development. Additionally, public engagement efforts will raise awareness of both the challenges preterm infants face and the crucial role of prenatal language exposure in early development.